Travel Bug platform prototype

Early stage development and prototyping for an ambient location based mobile game and platform. The project explores the creative possibilities in allowing audiences to virtually explore the world using geospatial data.